An Affordable, First-of-Class, Machine-Learning, Productivity Software that could Significantly Improve Work From Home Productivity via Distraction Filtering, Automation and Scheduling.

Spotlight's team led by Simon Labahn and Alex O'Brien, will develop an intelligent distraction filter with workflow automation to help reduce distraction from digital devices during periods of remote working. Spotlight's filter will identify individualised digital distractions based on user preferences and behavioural data analysed by sophisticated machine learning algorithms. The integration of software will also allow the production of automated workflows.